An innovative voluntary carbon credit marketplace using smart contracts that will save UK-based firms £30m as well as help project developers access pre financing.

Natasha Thakur (project lead), Chetan Johal (financial/regulatory lead) and Alex Smith (senior software developer) comprises the core project team of Emizio Limited (Emizio), a UK-based climate tech SME. Climate change is becoming an ever-increasing concern, and more businesses are seeking effective ways to combat their emissions. Purchasing carbon credits is useful, but the current market infrastructure is inefficient and disproportionately affects SMEs with smaller budgets. Emizio's industrial research project, EmizioX, will connect to registries and allow businesses to buy carbon credits as well as enabling pre-financing with project developers.